Towards mindful geographies

This project aims to understand the geographies of mindfulness, and in doing so, expand the concept of therapeutic geographies using mindfulness practice. An ethnographic approach will be undertaken at a local mental health charity (e.g. Wellbeing Weymouth and Portland), which will uncover contemporary everyday and 'vernacular' uses of mindfulness. Moreover, the proposal is aware of the need for impactful and collaborative research, and will carry out knowledge exchange activities based in the charity. This research contributes to literature concerning health, wellbeing, and post-phenomenology. Moreover, the proposal fits with ESRC strategies of 'mental health' and 'ways of being in a digital age'.

1 in 4 people experience mental health difficulties each year (McManus et al., 2009). With this context, it is extremely vital that researchers investigate techniques for dealing with this mental health crisis. Mindfulness makes a significant contribution to the mitigation of mental health problems, and has grown in popularity since the millennium. Moreover, this proposal is timely and reflects societal interests, due to the recently published 'Mindful Nation UK' (2015) report by the Mindfulness All-Party Parliamentary Group (MAPPG).

However, mindfulness has been neglected from health geography literature, both as an empirical, and ontological device. This omission is due to the general absence of research regarding more-than-western healing (with exceptions, e.g. Lea (2008)), a prioritisation of biomedical institutional settings, and the intensive flourishing of mindfulness practice has meant that academia has been less than equipped to meet the demand. Geographical trends such as the burgeoning field of 'new energy geographies' (Philo et al., 2015) and the recent infusion of non-representational theory and post-phenomenology (Andrews, 2014; Andrews et al., 2014) in health geography require input and expansion through work into mindfulness.

Mindfulness is defined as: 'paying attention in a particular way: on purpose, in the present moment, and nonjudgmentally.' (Kabat-Zinn, 2016, p. 4). Here, the crucial characteristics of mindfulness involve: paying attention to the present moment without trying to change anything/as it is; non-judgement; the centrality of the mind-body; interconnectedness; and the everyday and mundane. This theorisation of mindfulness is distinctly vernacular, in contrast to formalised Mindfulness-Based Cognitive Therapy. This particular focus allows us to supplement the predominately laboratory-based research that exists on mindfulness. This lens will offer a perspective that takes seriously everyday, lay, engagements with the practice, contributing to understandings of 'ways of being in a digital age'.
Therapeutic geographies extend the concept of therapeutic landscapes to encompass the new spaces, technologies, and bodily scales that might be enrolled in the relational healing process (Davidson and Parr, 2007). However, very little attention has been paid to this innovation, thus, I seek to rectify this shortcoming using mindfulness practice.

Research questions
1. What are the different, and subjective therapeutic experiences that arise from mindfulness practice?
2. How do the tenets of 'paying attention', and the 'everyday and mundane' in mindfulness practice mediate our experience of space-time?
3. Following from the work of Davidson and Parr (2007), how can we further establish therapeutic geographies?